University of Bath and waitrose Limited

To design a dynamic simulation tool for a retail supply chain that incorporates characteristics of customer demand to facilitate strategic decision making on environmental efficiency.